Art in the Age of Scepticism: Untangling cultural and gender networks through the art and calligraphy of Tiebao (1752-1824) in Qing China

Art in the Age of Scepticism: Untangling cultural and gender networks through the art and calligraphy of Tiebao (1752-1824) in Qing China